Cardiff University and Edwards Vacuum KTP 21_22 R5

_Development of a microwave plasma device for the destruction of green-house gases used for semiconductor fabrication. This approach reduces the environmental impact that would arise from the release of the gases themselves and would have a lower carbon footprint than the combustion technology currently employed._